University of East Anglia and SERCON

To develop a commercial large radius, high resolution and high sensitivity gas source isotope ratio mass spectrometer optimised for isotopologue measurements of naturally occuring samples.